S-TGG: A novel Tidal Gravity Generator for renewable, shoreside energy in ports and harbours with high efficiency and low environmental impact

**S-TGG: A novel Tidal Gravity Generator for renewable, shoreside energy in ports and harbours with high efficiency and low environmental impact**

In tidal energy, there lies a continuous, predictable renewable source currently underused by the maritime industry. The UK has one of the largest marine energy resources in the world (\>10GW), representing ~50% of Europe's total tidal capacity; a huge renewable energy opportunity.

Sunborn Energy is developing an innovative new Tidal Gravity Generator(TGG) to harvest this unused tidal energy and reduce the carbon footprint of shipping activities of vessels in port, using shoreside power.

Designed specifically for ports, harbours, floating structures and infrastructure, Sunborn's novel TGG uses a structural column or pile, which generates electricity from the rising and falling tide, by harvesting the gravitation energy potential of the weight and buoyancy.

Installed port-side and integrated into existing infrastructure, our TGG has a small physical and environmental footprint and won't interrupt the operation of busy port facilities.

At its full potential, we estimate 70% efficiency and power generation of up to 1MW in a floating port terminal.